From Nitrogen Use Efficiency to Farm Profitability (NUE-Profits)

By using plants as sensors this project will provide farmers with a Framework for improving Nitrogen efficiency (FINE) a management tool to support better nitrogen utilisation, management input decisions and Nitrogen use efficiency reporting. Nitrogen uptake data measurements will taken form plants through the season, through remote sensing, sensors, and soil measurement and be used to support accurate nitrogen timing and rate input decisions. This system will support reduced nitrogen applications though more efficient use, providing clear insight to use. With reductions in Nitrogen use and emissions we will explore new income opportunities for farmers financed by reduced carbon emissions. Our aim is to make nitrogen use efficiency measurements the new benchmark from which farmers utilise nitrogen providing more profit, and environmental gains.